Swansea University and CPR Global Tech Limited KTP 21_22 R5

To develop a user-focused, innovative model to support new product development and drive a customer-led R&D culture, using the Guardian Personal Alarm Watch as a case study to embed knowledge, to increase penetration within the niche target market, enabling increased resilience and agility.